IARNS - Improving Accuracy and Reducing Noise in Smart garments

Professional sports are a high-risk industry due to the potential of injury, with football being one of the top three sports with the highest amount of injuries. Catapult Sports have estimated that the average cost of an injury is ~£200,000 in fixed wages, with English Premier League teams losing an average of £45 million per season due to injuries. There is therefore a clear unmet need for elite sports teams to rely on a tool that allows them to monitor athletes and collect data on them, in order to understand players' physiology and identify early signs of fatigue/risk of injury.

KYMIRA have developed smart leggings for elite sports athletes, which will later be adapted for a healthcare application, embedded with sensors that detect movement and heart rate parameters.

A4I funding will allow us to work closely with NPL to resolve some issues we have experienced with our sensors, in order to provide an accurate measurement.